Establish collaboration with CSIRO for research projects.

The WSN group in the E&EE department at the University of Leeds has published techniques to progress and enhance the performance of localization systems. These techniques have been published in top quality international journals. The group would like to extend these ideas and realize these techniques to offer enhancement to all localization systems. The Australia China Research Centre for Wireless communications has also been very active on the world stage in developing novel positioning and localization solutions. Building a collaboration between the two groups will benefit UK, European and Austrialian industries and enhance academic standing. The theoretical ideas will be demonstrated and optimised for practical systems.

Potential impact
This OTG will be used to establish how the existing expertise can best be utilised to build world leading projects able to transform and enhance the field of localization and to consider how these steps can be implemented by industry. Contact has already been established with IC manufacuring in this field and system providers are being approached in the UK. Smilar activity will take place in continental Europe, Australia and China. The IC manufacturer is highly motivated to proactively assist the end users adoption of techniques since this will increase user sales and consequently increase IC sales.